The development of a Lithium-attachment chemical ionization mass spectrometer for studies in the atmosphere

This research project will develop a state-of-the-art ionization source that can be used for laboratory studies and as a field instrument for the detection and quantification of both gas-phase and aerosol-phase analytes. A novel adaptation of Li+-attachment chemical ionization mass spectrometry will be used as a detection system for various species present in the atmosphere. By realizing the innovations within this project, Li+-attachment has the potential to be a universal detection system that can ionize practically any component of the air and is therefore diverse with respect to the chemical systems that it can monitor as well as the conditions in which it can be employed. This project will demonstrate the capability of this ionization scheme via three proof-of-principle projects, namely the detection of BVOCs, detection and speciation of organic aerosols and the development of Knudsen effusion mass spectrometry to determine organic activity coefficients.